Quantum Simulations for analogue gravity systems and sensing with thin-film quantum liquids

Developing an imaging system for surface mode excitations in thin film superfluid helium using off-axis digital holography and heterodyne interferometry. The goal of the project is to use thin film superfluid helium as an analogue scalar quantum field in (2+1) dimensional spacetime, in order to develop an Unruh-DeWitt detector to observe the Unruh effect, as well as simulating cosmological effects. My role in this project will include developing the optics system in its integration with the 300 mK dry helium-3 refrigerator.